Intra-operative Patella-femoral Resurfacing Kinematics

The patella acts as a fulcrum for the extensor mechanism (EM) of the knee. When people rise from sitting, the effectiveness of the EM is directly linked to the position of this fulcrum relative to the contact centre / kinematic axis of the knee. Knee arthritis, a common problem typically affects all parts of the knee and is treated by a knee replacement (KR). In KR, the degraded bony surfaces are removed and replaced by a metal components and polymer bearing with careful ligament balancing. However, the joint surfaces and the leg are commonly deformed pre-operatively and the reconstruction of a corrected anatomical axes is often problematic. Whilst the KR may be optimally re-aligned, the original (pre-disease) alignment of the EM can be lost with 20% of patients suffering anterior knee pain linked to abnormal patella-femoral kinematics [1]. Eventum Orthopaedics Ltd., a Yorkshire based medical SME, has developed a novel patella alignment sensing technology to aid intra-operative planning and surgical execution. They wish to partner with the Institute of Medical and Biological Engineering (iMBE) to help better understand the patella-femoral kinematics in relation to their device and in developing informed evidence-based pre-clinical testing strategies.